Fix-Heal - Multifunctional Bone Glue for Fixation and Healing of Bone Fractures

Treating bone fractures affecting millions of people worldwide is a major challenge for orthopaedic surgeons. Bone fractures can have a major impact on health and quality of life, but also impose a significant economic burden on the healthcare system. Severe non-union and highly communicated fractures with continuous bleeding can become life-threatening. The increasing demand for bone grafts reflects in growing market size annually. Traditional bone fixation methods metals, screws and pins for bone fixation suffer from challenges of foreign body reactions and require additional surgeries for removal. Clinically used calcium phosphate cements and cyanoacrylates lack osteogenic potential, and stability in wet environments, do not support cell adhesion, and produce toxic monomers on degradation. There is an unmet need for bone adhesive to repair fractures, as currently there are no clinically approved biomaterials. The proposed bio-adhesive bone glue (FIX-Heal) of bone-mimetic components fixes bone to bone, scaffolds to the bone, supports cell growth and provides antimicrobial, healing properties attributed to released calcium ions for bone regeneration. This bio-resorbable and biocompatible green glue of polymers and bioactive glass makes a strong bond with the bone and is free from any chemical crosslinkers and toxic products after degradation. The project of bio-inspired green glue incorporates green principles into biomaterial science, helping create a more sustainable and environmentally friendly future in line with the European
mission Horizon 2020 of the European Green Deal and the UN decade of healthy ageing. The project will be executed by a team including a host, researcher and collaborators with expertise in bioactive glass, adhesion and antimicrobial testing for bone fixing and regeneration. The researcher will gain skills that can enhance employability. The project will have societal, technological and commercial potential as a novel bone bioadhesive.